THE FINAL FUTURE: A study of human impact on near-Earth and terrestrial environments, considering our complex future on Earth and elsewhere.

This practice-led research project will take a detailed look at humans' dominant environmental footprint in space which mirrors our technologically mediated exploration and transformation of environments on Earth. In an inter-disciplinary weaving of contemporary Fine Art practices, with research expertise and methodologies employed by space, scientific and environmental domains across UCL - the work will creatively explore the significance of our present actions, as well as the legacy we leave behind. The research aims to develop new and sustainable ways of responding to the climate emergency and create future opportunities to address urgent climate issues within academia and beyond.